In operando calibration of printed battery management sensors

Advanced Material Development (AMD Ltd.) is industrialising innovative printable sensors utilising nanomaterial technologies for on-component structural health monitoring applications, including battery management systems. Within the project and with the assistance of National Physical Laboratory (NPL), we will fully characterise and validate a novel printable ionic sensor that allows for simple and simultaneous battery strain and temperature monitoring. These sensors are particularly suited to Lithium-ion batteries, especially where high energy density silicon anode-based technologies are used. They undergo significant expansion during charge-discharge cycling so must be carefully monitored to ensure safe and efficient operation especially when used in transport and aviation applications. The study will involve careful measurement of strain and temperature to both characterise and validate sensors for typical charging and discharging rates which mimic operational characteristics for repeated high-power use typically encountered in transport or power tool applications. Being able to directly print onto battery pouches will allow for analysis of any future encapsulated battery technologies. This in turn will allow for further testing of new developments to ensure they are safely introduced to consumers.